Optima Electric Boats

Optima Projects are developing a range of electric cruising boats for the leisure marine market and this project represents a major step forward in that development. The first boat in the range will be 11m long and capable of long-distance coastal and offshore passages. The boats are based on a novel and innovative hull-form to reduce resistance while allowing the vessel to operate above normal hull displacement speeds with very low power consumption and very high efficiency and comfort. This will make cruising under electric battery power viable with dramatic reductions in environmental impact and running costs. Passages will also be more enjoyable and sociable, with reduced noise, accelerations, and pollution.

The boat will include a very efficient and lightweight FRP composite structure incorporating natural fibre reinforcements and bio-based resin systems. The structure will be highly optimised using computer modelling and finite element analysis to minimise weight, maximise efficiency and reduce cost.

This project will include detailed design, analysis and testing work and will represent a major advance in sustainability in the marine industry. The cost of ownership will be significantly lower than a comparable conventional powerboat and will encourage engagement from a wider and more diverse customer base.